Do skills and environmental values of chefs and human resource management strategies of restaurants influence food waste and greenhouse gas (GHG) emis

Do skills and environmental values of chefs and human resource management strategies of restaurants influence food waste and GHG emissions associated with their menus?